University of Brighton and Libertine FPE Limited

To embed analytical and simulation capabilities necessary to develop proprietary linear power systems developer tools, and deploy these tools with clients to drive technology uptake.